Mechanistic Understanding leading to Informed Mitigation of Troublesome Dehalogenation in Catalysed Couplings

The aims and objectives of the project are to: i) identify the mechanistic origins of troublesome side reactions that are frequently found to accompany cross-coupling and other metal-catalysed reactions; ii) in particular to identify the source of "H" - the formal reductant in aryldehalogenation, and the source of the formal oxidised species in reductive homocoupling coupling; iii) to distinguish protodeboronation from protodehalogenation in some systems, and to study protodeboronation of boronate esters; iv) on the basis of this mechanistic insight, to design means by which to mitigate or bypass such processes.